DEFIDENT - DEtection of Forged IDENTity documents

Project DEFIDENT builds on the world-class technology already developed by iProov with InnovateUK support which authenticates online users remotely using face verification, with a unique, patented and highly effective means to prevent the use of fake or replayed face imagery. DEFIDENT will extend this technology for application in a related field, enabling users to verify their identity remotely in a very usable way but with very strong defences against identity theft. The project makes use of recent published research, but extends it in a proprietary way to make the solution more usable and secure. The result of the project will be technology that will be put into production and delivered as a service to customers worldwide.